NESTIP - Novel Expert Systems and Testing-technologies for Industrial Plant

The goal of this collaborative project is to develop Novel Expert Systems & Testing technologies for Industrial Plant (NESTIP), which will result in a transformational new product for Condition Monitoring of smaller Industrial Machines. Current state-of-the-art Condition Monitoring solutions are not always viable for smaller Industrial Machines - this project directly addresses this gap in the market by tackling three key industry challenges. Our approach will lead to significant UK-led export growth, and brings together two SMEs and a leading University. Our innovation is to transfer proven technology from the Aerospace Industry, which links machinery health directly to maintenance actions and procedures. Innovate UK funding will accelerate our time-to-market, and the technologies developed will be transferable to other adjacent industries and domains.